University of Bristol And Cresset BioMolecular Discovery Limited

To develop massively parallel software exploiting new many-core Graphics Processors (GPUs) to open up new application areas and markets for the computational drug discovery software.